The University of Surrey and Cycle Confident Limited KTP 23_24 R1

To improve the effectiveness and reach of cycle training initiatives for adults and children by leveraging participant surveys and wider contextual data. It will develop a first-of-its-kind, evidence-based approach to monitor success and target interventions strategically. The approach will be operationalised in the form of a data dashboard.